White label one-click payments from any device

Despite the opportunities offered by the rapid growth of mobile phone usage and mobile
commerce, there are still major challenges that have to be overcome. Key players like
Amazon and Paypal have recently introduced their own “one-click” mobile payment system,
however to use these systems retailers need to divert consumers to these third party payment
providers, which can seriously compromises customer experience and sales. App55 have
developed an innovative enterprise payment hub that will provide white label, one-click
payment from any device and via any sales channel (apps, mobile website, website, Facebook
store, etc). The proposed solution will be designed to address the need of merchants and
consumers for quick and easy multichannel payments. by enabling customers to buy with oneclick
from inside “their brand”, on any device, creating a seamless shopping experience which
is proven to increase customer trust and therefore sales. The project will present strong
benefits and create value to end-users and retailers, strengthening the UK’s economy and
supply chain. It also has the potential to accelerate the adoption of mobile commerce and
stimulate the growth of this attractive market segment thereby ensuring that the UK retail
industry remains globally competitive. The directors of the company have a successful track
record in the development of IT start-ups having started in 1999 Paytastic, a web-based
payments company which was subsequently sold by the VC investor to make way for
investment in X.com Europe, the company that became Paypal. The objective of the Proof of
Market project will be to create a thorough understanding of the key market requirements, of
the commercial viability of App55’s innovative enterprise-scale payment hub by analysing the
market potential of the UK and the global financial services market. With this App55 aims to
identify opportunities in building potential collaborative networks for the future development
of the project.